Religious Nonconformity and Gender in the East Midlands c. 1600-1689

This study of nonconformity within established Protestantism in Leicestershire, Nottinghamshire and Lincolnshire will provide the first picture of patterns and variations of nonconformity in the century before the Act of Toleration in1689. Previous research on seventeenth-century nonconformity in the East Midlands has focused on a single place or group of people within an area (Welch, 1961-2, Jennings, 2005) or a thematic study on the politics of toleration discussed during the 1660s (Mandelbrote, 2001).
This study will use quantitative methods to analyse how many cases of nonconformity were presented during this timeframe, their geographical features, identifying women's role in the spread of nonconformity in the East Midlands and qualitative methods to investigate whether men and women were presented and punished differently. Although some gender studies have been made (eg. Greaves, 1983) the focus tends to be on the middle and upper classes who harboured and encouraged nonconformity. However, via its source base this study will include for the first time the full social spectrum of nonconformity, which will also add to the understanding of the origins of the Society of Friends and the Baptist churches, amongst other religious separatists across the whole region, which has not been studied directly. By analysing the reasons for the presentments, an understanding of what drove nonconformist behaviour should emerge and those practising nonconformity in the East Midlands which, as well as addressing this gap in our knowledge, will also add to our understanding of the timing, extent and gender differences of nonconformist opposition.
Questions: What did nonconformity look like in these different counties?
Were men and women presented and punished differently?
What was women's role in nonconformity?
The project will utilise the detailed presentments and court books to determine which offences were being reported and punished in relation to nonconformity, enabling comparative analysis of these three counties. The information of each case of nonconformity will be entered into an Excel spreadsheet to enable detailed comparison and geographical analysis alongside qualitative textual analysis of gender and punishments in the church records. Whilst there is a general hiatus of church court records during the Civil Wars period, a comparison can be made between those available before to those after so that change and continuity in patterns of nonconformity can be assessed. By plotting the locations where nonconformists lived, patterns of behaviour over the period can be identified and could reveal whether rural areas actually had a higher proportion of nonconformists than previously realised.
By adding to the knowledge of a region previously understudied and by comparing this region to others already undertaken for surrounding areas, this unique quantitative and qualitative study will provide a comprehensive analysis of nonconformity, its geography, women's role and the court system in three East Midlands' counties which will help to map the progression of nonconformity over a century. This study will therefore reshape understandings of the rise of the Baptist Church and the Society of Friends, both of which groups originated in this region.